Hybrid Electric Technology for transit Buses

The consortium consists of 3 members: BAE Systems Ltd (BAE), Alexander Dennis Ltd (ADL) and University College London (UCL). The goal of this programme is to achieve significant carbon saving though accelerated UK market entry of Hybrid Electric Drive (HED) technology. The competition funding will stimulate £2.5m of new consortium research investment and allow a technology transfer from the US to the UK. This programme will build and develop a UK capability and supply chain for domestic and European markets. The programme will begin with the Experimental Development of a Hybrid drive system on a UK Transit bus platform. The programme then follows a schedule of Applied Research to increase the Technology maturity of 3 emerging technologies, and verify their contribution to carbon savings. Finally, these technologies will be integrated and demonstrated to allow a route to market within the 5-7 year target.